SMPP (Scaleable Multi-Platorm Power Systems)

The SMPP project (Scaleable, Multi-Platform Power) will establish More-Electric Aircraft electrical systems requirements for a range of aircraft types and will develop systems and sub-systems that will work well together to address power generation, power distribution / conversion and flight critical power consumption. During this work, the consortium will encourage airframers to contribute to and to evaluate the work performed by the consortium. The outputs will be a range of systems and equipment technologies developed through to TRL 6 such that future opportunities for validation on aircraft can be supported.